Extracellular Vesicles: Unlocking the Door to Plant Virulence

Phytophthora infestans is a devastating plant pathogen with extensive effects on modern day agriculture. By increasing our understanding of their biology, we may be able to develop new and improved strategies to combatting the disease. P. Infestans infects plant tissue through producing extracellular vesicles (EVs) containing effectors. These EVs are taken into the host plant cell through clathrin mediated endocytosis (CME). However, it is not yet known how CME is initiated, and what factors EVs have to aid their translocation. This project aims to define what factors cause EV entry into the cell through cellular imaging and proteomic approaches, with the hope that this information can be used to develop new resistance strategies to combat P. Infestans.